SunSpaceArt - Phase II

The 'SunSpaceArt - Phase II' project brings together a team of professional artists and scientists to work with teachers and children in UK schools, at both upper primary, KS2, and lower secondary, KS3, levels. Members of the team run workshops in schools focused on science related to the Sun and Space. The topics covered link closely to the National Curriculum, in particular the solar system, gravity, light, sound, energy, magnetism, beyond the visible (Ultraviolet, Infra-red). Environmental science (extreme environments, climate change, space weather) will be include in SunSpaceArt - Phase II. The remit covers famous scientists (eg Galileo, Newton, Einstein, Herschel, Annie Maunder etc) together with contemporary scientists, astronauts and polar explorers. The artists cover different techniques (collage, 3D-art, graphics, printing, smart materials, textiles etc) in relation to their own art work and to that of famous historic artists. The children are encouraged to develop their own creativity in the production of pieces of art which reinforce the science they have covered. They are also encouraged to ask questions, find answers, write facts, text and poems about the topic. In 'SunSpaceArt - Phase II' closer links will also be made with mathematics and 'numeracy'. The response to these STEAM (STEM with Art) activities has so far been wholly positive from the children and teachers alike. The project aims to support teachers with CPD (Continued Professional Development) workshops at different locations around the UK. A dedicated SunSpaceArt website will showcase the school workshops and provide resources (both science and art worksheets). In addition, the team is keen to train younger scientists and artists to lead STEAM workshops themselves, and to apply for their own funding, hence leaving a lasting legacy for this project. This will be achieve by hosting 'guest' participants in the project activities and also by mentoring young scientists and artists.